ACTIVEL

The Activel Project is a TSB collaboration between JLR and Brunel University.
The team are examining how to apply phosphor coating to surfaces activated by a specific wavelength LEDs. This could potentially produce a uniform homogeneous light something JLR has struggled to do with single point backlit LED.
JLR is focusing on production and how we might potentially apply it to switchgear and surfaces.
Current learning centres about the inherent complexity in producing a specific phosphor that when matched with a given light source at a specific wavelength will produce the exact colour point required by JLR.
The team has deconstructed a standard LED in to its basic elements and are reconstructing using developed phosphors.
A number of other key automotive suppliers are supporting the project with production samples and key data and information.
Understanding the characteristics of the Phosphor is an important element for JLR in understanding how the company can apply and manufacture these potential new technologies in the future.